Understanding Neuroplasticity Induced by TrYptamines (UNITY)

Serotonergic psychedelics have broad therapeutic potential as a novel psychiatric
intervention across a range of disorders. They also promote mental wellbeing in 'healthy'
people. Despite these demonstrations, we have little insight into the mechanisms of
therapeutic change following psychedelics. A likely candidate is neural plasticity though there
have been few direct tests. This project examines changes in the network organization of the
human brain after a single administration of dimethyltryptamine (DMT) using functional
magnetic resonance imaging (fMRI). Network measures will be used to predict clinically
relevant benefits in heavy drinkers and improvements in well-being in typical populations.